Manchester Metropolitan University and Bobst Manchester Limited

To fully enable the application of innovative technology by developing conversion processes for ALOx coated films that enhance, for example, barrier effectiveness, printability and retortability.